Using real time rainfall data to predict weather conditions in order to increase the prevalence of cycling and walking trips around the City of Peterborough

By delivering very accurate short term rainfall forecasts specific to a location or planned journey, this project looks to increase the number of residents in the City of Peterborough cycling and walking to their final destination by reducing one of the biggest concerns namely, being rained on during the journey. The project will use a combination of real time radar based rainfall data with real time wind speed and direction data, in addition to historic rainfall data to deliver these predictions which will be made available to residents by a free mobile app. A paid for premium app will be available for private companies outside the Peterborough area.
Consortia members include: Meniscus, a micro SME with a real time analytics platform; Peterborough City Council; Peterborough Environment City Trust, a local charity working with local communities to deliver a cleaner, greener Peterborough; Loughborough University, a leading research university in User Centred Design; Anglia Ruskin University, a leading University in the development of personalised end user interfaces.